Islanded Wave Powered Microgrid Pilot for Remote Islands in Thailand

This project is a building on and adding to our successful Energy Catalyst R8 early-stage project, demonstrating good feasibility of the proposed concepts in enhancing the efficiency of onshore wave energy converters (WECs) and developing advanced wave-powered microgrids (WPMG) in the selected remote islands of Thailand with limited or no grid access which currently use expensive, polluting diesel generators (DEGs) as the main supply.

The unit cost of the electricity generated by WPMGs can be significantly reduced by advanced predictive optimal control strategies to improve the wave power output of the WECs in a range of sea states with state-of-the-art power electronic components and novel microgrid energy management systems (EMS). The EMS can significantly reduce the power conversion/distribution losses and use deep-learning-based algorithms to forecast the stochastic loads in varying weather and wave conditions. Moreover, the microgrid provides a reliable and secure source of electricity using distributed and remote EMS services. In this mid-stage project, we aim to systematically demonstrate the efficacies of the whole concept to pave the way for sea-trial testing validation at the final stage. The consortia will integrate all the key components into one hybrid system-level wave-to-wire (W2W) WPMG simulator to validate the functionalities of the microgrid efficiently and economically in various scenarios close to real sea conditions. The wave prediction will be enabled by the latest Radar-based technology to provide shutdown signals for detrimental waves and to increase the survivability of the WECs. We aim to increase the technology readiness level (TRL) of the proposed WPMG technologies to build up a stand-alone microgrid in the final stage. Overall, the project aims to provide inclusive community-based renewable energy (sensitive to gender equality and social inclusiveness) that addresses the lack of energy access in Thailand's remote and isolated islands and eventually in other SE Asia countries like the Philippines and Indonesia. The project consortia include key industrial players, including Aquatera, Leonics, Toshiba, EcoWavePower, and major universities QMUL, Manchester & Exeter, for successfully delivering the project objectives. Following our successful workshops in the early-stage project, we will hold further technical and training workshops for the technology transfer in the SE Asia region, especially for female professionals, to promote gender equality in the renewable energy sector.